The world’s first fully digitalised marketplace for the jewellery/watch repairs industry.

RPAIR Ltd. is a UK-based SME that was founded by Michael Jakobsen, Paul Shone, Abbie Shone, and Dan Woodel. RPAIR aims to solve the unresolved need in the jewellery/watch repairs industry. Currently, this industry is heavily dependent on outdated systems, and thus offers its customers minimal transparency or flexibility with regards to prices and service quality. RPAIR is the first fully digitalised marketplace for the jewellery/watch repairs industry. Customers will be able to search and compare competitive quotes based on price, location, and customer reviews directly from their mobile device or desktop browser.